Secure, real-time API for innovation and data monetisation

Alchera is developing a powerful software platform (‘Alpha’) that delivers superior traffic management capabilities in a faster and lower-cost way than existing solutions. It works by fusing and analysing data from networks of existing transport infrastructure, sensors, cameras and outputs from other 'connected' modes of transport and providing this new information as open APIs to digital transport applications and tools both for internal use and for 3rd party consumption. At its core, Alpha provides real-time quantification of vehicle and pedestrian movements in cities and on road networks, and supplements these with analytics and predictions of asset use to enable fast decision making and facilitate planning. Alpha has successfully been deployed in a number of projects across a variety of road infrastructure assets, but this will represent its first application to the UK’s strategic road network. Through interactions with Highways England (HE) and existing clients, Alchera has identified an opportunity to generate greater value from road data. For this project, we are proposing to build a data management platform that better exploits the value of Highways England’s data. The platform will consolidate asset data in real-time and enable internal and external data sharing with auditable access control and a development sandbox via an open API. The platform will become a source of innovation for new data-driven products and services as well as potentially provide HE with significant revenue opportunity through external licensing of data feeds.